Phage lysin-actuated biosensor-based detection of MRSA for point-of-care devices (PROMPT)

The objective for Thermo Scientific, Sterilin Products, was to develop a simple primary urine collection device which captures the first urine flow from male samples to help increase the sensitivity of Chlamydia screening tests, reducing the rate of false negatives.
Standardisation of sampling is a crucial detail still not addressed in the STD or family planning clinics. Current methodology for men is either a urethral swab or carefully collected urine sample – the urethral swab is uncomfortable and unpleasant however the accurate collection of the first few ml of urine is difficult. The Sterilin disposable plastic first burst urine collection device automates the collection of the first 2-3ml of urine passed, allowing remaining urine to pass through the device to waste (ie down the toilet). This removes the user-dependent operation and standardises the sampling process, removing any irregularities of sample collection and patient discomfort. The leak free and easy to use container can then be despatched for analysis and the device simply thrown away.